Violence, Security, Peace Network

The Violence Security Peace (VSP) Network represents an interdisciplinary, cross-sector initiative with representatives from 21 institutions and organizations in 13 different countries throughout 4 regions of the world. It brings together academics and practitioners to address the issue of trust in societies trying to find their way out of war and other forms of organized violence and insecurity. The following questions guide Network activities: what can these geographically dispersed groups teach each other about peacebuilding? And, what do the differences between the comparative contexts teach us about the possibilities and limits of trust-building after war more generally?

Network members have theoretical and applied methodological training from world leading academic institutions; they also deliver a wealth of experience in the practical application of institutional strengthening, measurement, and accountability. The collaborative work produced by the VSP Network supports UN SDG 16 goals by working in service of a demonstrable impact on reducing all forms of violence, the recruitment and use of children in armed conflict, and strengthening the rule of law.

The PI and CO-I draw from applied experience and professional training in leadership and collaborative team building to guide this initiative's design. The PI's own research focuses on interpersonal trust-building in the aftermath of war factors, and guides the theoretical framing - i.e., the assertion that this is the primordial factor for building sustainable peace. The collaborations within the VSP Network will take on the two tensions inherent to the relationship between trust and peacebuilding. First, the betrayals experienced within the context of war and war-like violence corrode trust at all levels of society. Second, armed conflict will inevitably endure and re-emerge without solving the problems of trust. War and violence fuels distrust and distrust fuels war and violence.

The Network will mobilize the wealth of expertise of its members and result in collaborations that will involve and impact practitioners and program designers in this field. It employs a participatory decision-making framework, modelling through action the kinds of practices it intends to foster in the host countries of its members. A touchstone of this inclusive approach involves including former non-state armed actors and military combat veterans who have transitioned from conflict and now mentor others through organizations dedicated to supporting these social transformations. We examine experiences in the context of peacebuilding classed under 're': reintegration, reinsertion, return, rehabilitation, and reconciliation.

In addition to the initial VSP Network membership, the PI and CO-I will draw from the wealth of available institutional resources. The Network will operate in dialogue with LSE IDEAS, which is planning with the UN Trust Fund for Human Security to implement a partnership with UN agencies and businesses. We will also coordinate with the UKRI GCRF Gender, Justice and Security Hub and the LSE Conflict, Justice and Peace Platform to promote knowledge exchange through online events with Global South researchers and increase the impact and reach of our findings. The CO-I will engage with the institutional supports made available by the Interdisciplinary Centre for the Study of Development (CIDER) at the Universidad de los Andes Management School.

The VPS Network will develop the experiential and empirical base to make significant contributions to theory and practice in a variety of disciplines in the humanities (ethics, moral philosophy, arts-based methodologies of engagement) and beyond (e.g., anthropology and public policy). It will result in near- and long-term impact for those working everyday to facilitate trust-building and sustainable peace initiatives across a wide range of comparative contexts.